Kings Worthy community solar microgrid with storage

There are already more than 30,000 ‘embedded’ electricity networks in the UK owned and operated by eight independent DNOs (IDNOs) serving more than 1 million homes. This project is developing a repeatable business model that supports housebuilders to take a novel additional step and construct future ‘embedded’ networks as practical community ‘microgrids’ with smart solar and storage. We use the term ‘microgrid’ to refer to ‘license exempt’ private wire networks with a single large metered connection to the public grid and customers who are privately metered and billed/credited for consumption/generation. Solar microgrids aggregate domestic generators, loads and storage improving the ability to balance supply and demand. The physical infrastructure comprises standard DNO/IDNO cabling, one or several microgrid distribution panels per site and community owned solar PV, electric heat pumps and battery storage. The key technology being demonstrated is an ICT platform that standardises the process of setting up, operating and billing/settlement within these networks. The secondary technologies are demand response and battery storage systems that improve the economics and carbon impact of energy supply in these microgrids. The project is led by CEPRO, an energy services provider, and is partnering with a housebuilder, a virtual power plant provider and a licensed Independent DNO to address key microgrid commercial/technical/regulatory issues and deploy a commercial scale system at a 50 home new-build development in Hampshire.